Exploitation of genomic selection technologies in the UK sheep population

'Omics - development of novel tools and techniques to better access, understand and enable the exploitaiton of genomic, transcriptomic, proteomic and metabolomic information.

This proposal aims to enable innovations that will enhance the supply of more efficient and productive breeding stock to the UK sheep sector through the development and exploitation of new genomic technologies by a consortium comprising key innovators within the UK lamb supply chain and from other disciplines (e.g. plant genomics). The resulting technology will be capable of application throughout the Industry so that the economic, social, and environmental benefits can be further exploited across the UK sector and will provide important new information that may be applied in other species

The proposal aims to yield complex genomic and phenotypic information on a quality and scale that has not been attempted before in UK sheep. This will lead to the use of Genomic Breeding Values (GBVs) which will enable genetic improvement of the more difficult to improve traits that cannot currently be easily, quickly or cheaply measured in vivo. In doing so it fits with the call remit as it:
1. Is inspired by the latest developments in genomic technologies following the publication of the sheep genome and development of SNPs capable of identifying new production traits in sheep
2. Will endeavour to use a very large number of measured traits in a large animal population to develop new tools that can be used to apply these technologies so that they can be exploited in commercial sheep populations in the UK for the first time.
3. Will use novel approaches to relate specific haplotype blocks and copy number variations to phenotypic variation and in doing so support the development of future sheep SNP technolgy.
4. Will improve the yield and quality of lamb from the same cost base and in doing so support economic growth and environmental sustainability throughout the lamb supply chain
5. Will enable Innovis and subsequently the UK sheep industry to utilise genomic selection to safeguard its markets against overseas competition.

Technical abstract
This proposal aims to enable innovations that will enhance the supply of more efficient and productive breeding stock to the UK sheep sector through the development and exploitation of new genomic technologies by a consortium comprising key innovators within the UK lamb supply chain and from other disciplines (e.g. plant genomics). The resulting technology will be capable of application throughout the Industry so that the economic, social, and environmental benefits can be further exploited across the UK sector and will provide important new information that may be applied in other species
The proposal aims to yield complex genomic and phenotypic information on a quality and scale that has not been attempted before in UK sheep. This will lead to the use of Genomic Breeding Values (GBVs) which will enable genetic improvement of the more difficult to improve traits that cannot currently be easily, quickly or cheaply measured in vivo. In doing so it fits with the call remit as it:
1.Is inspired by the latest developments in genomic technologies following the publication of the sheep genome and development of SNPs capable of identifying new production traits in sheep
2.Will endeavour to use a very large number of measured traits in a large animal population to develop new tools that can be used to apply these technologies so that they can be exploited in commercial sheep populations in the UK for the first time.
3.Will use novel approaches to relate specific haplotype blocks and copy number variations to phenotypic variation and in doing so support the development of future sheep SNP technolgy.
4.Will improve the yield and quality of lamb from the same cost base and in doing so support economic growth and environmental sustainability throughout the lamb supply chain
5. Will enable Innovis and subsequently the UK sheep industry to utilise genomic selection to safeguard its markets against overseas competition.

Potential impact
We will aim to:

1) Identify & where appropriate protect & commercialise IPR from project results by: a) identifying ownership & content of background IPR, b) establishing a consortium IPR agreement including legacy plan for IPR after end of grant, c) ensuring all data are recorded to meet IPR requirements.

2) Develop awareness of project existence in wider commercial, academic & general public stakeholder communities. This will involve a) assessment of IP potential of output from project and regular PMC meetings, b) identification & evaluation of IP - preparation of data for filing if appropriate, c) developing IP exploitation plan with consortium, d) exploitation by partners if possible, e) identification of non-consortium exploitation routes via attendance at technology fairs etc & consortium networks, f) developing new links & licensing of technology, g) exploitation of technology via new company, h) ensuring execution of legacy plan for IP.

3) Communicate & exploit research results in lay format to wider stakeholder community. This will be conducted by: a) setting up a project website, b) Publication of lay articles indicating start of project, c) communicating plans and activities of project via workshops/information events, d) communication about project including media interviews.

4) Communication of results to academics, professional practitioners & bodies, educational & training organisations via: a) developing protocols and producing new knowledge, b) preparation of lay material for dissemination articles, c) holding dissemination/training workshops & attending trade shows. d) regular contact with appropriate media.